WalletFind: A Forensic Solution for Cryptocurrency e-Discovery, Recovery, Tracing and Auditing

The global size of the cryptocurrency market is expected to reach around $5T by 2030\. Cryptocurrency has gone mainstream amid an increase in demand from financial institutions, investors, businesses and untapped potential applications. In 2020, 13% of criminals used cryptocurrencies for money laundering and an estimated $140B cryptocurrency has been lost due to forgotten passwords, file corruption or deletion. WalletFind allows cryptocurrency investors, law enforcement and financial auditors to perform automatic deep cryptocurrency forensics to recover forgotten passwords and restore corrupted or deleted data from software and hardware-based wallets. It has the capability of conducting e-discovery forensics to track, trace and monitor illicit transactions and mining activities, and perform standard auditing tasks.